Newcastle University and Addison Motors Limited

To improve competitiveness, quality and effciency of service, repairs and back - office functions throughout the group through an innovative transformational change programme.